Understanding Military Spaces: Materiality and Social Practice in the Structures of the Antonine Wall

The most sophisticated frontier system ever built by the Romans and also one of the briefest occupied, the Antonine Wall WHS offers a uniquely high-resolution insight into the Roman Empire at its height. The proposed PhD addresses key objectives identified in the Antoine Wall Research Strategy (2020), exploiting a rich body of largely un-synthesised legacy data. An integrated analysis of small finds and ceramics from sites will illuminate how the multiple constituent structures and spaces of the Wall were used, addressing fundamental questions about the activities that took place within them and the make-up of frontier communities.